Investigation of the role of primary cilia during signalling events in development using the chicken mutant talpid 3

Technical abstract
Talpid3 is an embryonically lethal chicken mutation. The phenotype is pleiotropic and includes limb polydactyly (many digits), facial and vascular defects and failure to form bone. We will build on recent progress in mapping the talpid3 mutation and identify the talpid3 gene. This gene is of fundamental importance because in this mutant all Hedgehog signalling is disrupted. Hedgehogs are a major class of extracellular signalling molecules, implicated in cell differentiation and survival both in embryos and tumours. Talpid3 limbs have many digits with no anterior-posterior pattern. We will exploit chicken genome resources and microarray technology to make comprehensive comparison of patterns of gene expression in normal and talpid3 limb buds. This will identify target genes downstream of the talpid3 gene and also identify new genes involved in anterior-posterior limb patterning.